Giant Rydberg Excitons for Quantum Technologies

The aim of this PhD project is to explore how quantum information can be transported intact around a distributed quantum network. To achieve this, the encoded microwave quantum information needs to be up-converted to an optical signal that can be sent down an optical fibre. The challenge is to do this efficiently without introducing additional decoherence that might destroy the fragile quantum state. We propose to build such a converter using Rydberg excitons inside a semiconducting material called cuprous oxide. The student will develop the methods required to physically integrate Rydberg excitons and superconducting circuits together, and study ways to maximise the coupling between them, as well as tackling the challenge of reducing optical losses in the conversion process.